Cranfield Innovative Manufacturing Research Centre

The Cranfield IMRC vision is to grow the existing world class research activity through the development and interaction between:Manufacturing Technologies and Product/Service Systems that move UK manufacturing up the value chain to provide high added value manufacturing business opportunities.This research vision builds on the existing strengths and expertise at Cranfield and is complementary to the activities at other IMRCs. It represents a unique combination of manufacturing research skills and resource that will address key aspects of the UK's future manufacturing needs. The research is multi-disciplinary and cross-sectoral and is designed to promote knowledge transfer between sectors. To realise this vision the Cranfield IMRC has two interdependent strategic aims which will be pursued simultaneously:1.To produce world/beating process and product technologies in the areas of precision engineering and materials processing.2.To enable the creation and exploitation of these technologies within the context of service/based competitive strategies.